Location-based Virtual Reality experiences for children: Japan-UK knowledge exchange network

This UK-Japan knowledge exchange and research network consists of academics in the fields of social sciences, design and computing working alongside commercial partners to focus on location-based VR experiences for children. It responds to a demand for location-based VR experiences for children in a range of sectors that include entertainment, education and health. It builds on emerging research findings that suggest that context specific experiences are evolving as the next generation of immersive experiences.
The funding will be used to link key stakeholders working in this area, join up knowledge, begin exploratory research, and establish the best methodologies for studying children's use of VR. In doing so the network will establish sustainable pathways that can make real impact in the field. This will be done by undertaking a series of knowledge exchange activities to identify what is known and establish the most essential areas of research and development that need to be taken forward in order to produce engaging and safe location-based VR experiences for children.

Potential impact
This project will generate the world's first dedicated cross-sector network for advancing and sharing knowledge to support the development of location-based virtual reality (VR) experiences designed specifically for children.

The network will be established by leading researchers, developers and public organisations with established interests in building shared capabilities for developing children's VR, including designing future experiences, establishing robust design standards and developing the innovative methodologies that are needed to lead children-centred and critically informed innovation in this area.

The network will directly benefit these groups by bringing together disparate and currently unconnected world-leading cross-sector experts based in the UK and Japan to share knowledge and ideas, establish common research agendas and identify opportunities for informing research and innovation directions for children's VR in the UK and Japan.

The primary beneficiaries of the network include:

- Commercial children's VR developers in the UK and Japan, who will gain new insights, methods and methodologies, and cross-sector partnerships that will inform or enable research and innovation directed at the creation of new VR products designed specifically for children. These organisations, which include a broad range of companies small and large in the UK and Japan, will also gain additional benefits from contributing to the development of design standards aimed at supporting informed innovation in this area. Alongside producing its own documentation geared towards informing industry practice, the network will also catalyse the development of new areas of research that will provide further insights into children's engagement with and use of VR.

- Public organisations in the UK and Japan, who will gain detailed new understanding of children's uses of VR in two different cultures alongside design approaches and concerns for the application/adoption of VR in public and private contexts, including health, education and culture. These organisations will further benefit from contributing to the development of design standards for children's VR, ensuring the standards address and encompass public concerns and benefits.

- Individuals in the UK and Japan, including children and their parents, carers, and professionals who interact with children, who will gain new insights into the development of VR experiences designed specifically for children. These individuals, including those who participate directly in the research, will also gain additional benefits from research brought together and catalysed by the network into the health and safety of children's interactions with VR technologies, including the effects of VR on children's wellbeing and development.

Alongside appealing to these beneficiaries, the network will also connect with national and international media, technology and policy organisations, to ensure the aims and outcomes of the network are disseminated as widely as possible and to provide opportunities for enhancing participation in the network during and beyond its funded period.